Poultry Livestock Sensor System (PouLSS)

Raising poultry for meat is a large industry which is highly regulated by government and quality assurance bodies, due to consumer concerns about animal welfare and health and safety of meat products. To help farmers meet such regulations a consortium has designed a product to monitor the welfare of chickens and the environmental conditions of barns in which they are housed. The consortium aims to turn the design of this all-in-one environmental and welfare monitoring system into a tried and tested product. The product will help farmers more closely monitor and respond to changes in chickens’ environment or welfare. It will improve existing legal and quality assurance requirements by providing real-time monitoring and will provide up-to-date advice to famers on how they can create better, more productive environments for their chickens. This innovative product will help farmers to more easily comply with regulations, whilst improving welfare and maintaining a healthy profit.